Lakto April

Mu Innovations Ltd. has developed a unique system that efficiently separates lactose from milk and can be used in household and small scale food production/processing environments. Our system has no known equivalents on the market and we are looking to obtain IP support and advice to build strategic partnerships within the industry.